Molecular mechanisms of B Lymphocyte differentiation and activation

Technical abstract
The B cell is a crucial component of the normal immune system, however its dysregulation can lead to certain types of leukaemia, lymphoma and myeloma. Further understanding of the molecular regulation of B cell differentiation (specialisation) is important for progress in vaccine design and for the development of therapies to treat autoimmunity and B cell malignancies. The importance of a regulatory network of transcription factors (proteins which bind to DNA to transfer information into RNA) controlling B cell identity and differentiation is well established. However, important mechanistic gaps in our knowledge remain. In particular, the relative role of post-transcriptional (post-RNA production) control in the regulation of B cell differentiation remains unclear. We have limited knowledge of the signalling mechanisms that drive naive B cells to become germinal centre (GC) B cells and the signals that promote differentiation of GC B cells into the alternative cell fates of memory versus plasma cells. Post-transcriptional control could impart both speed and sensitivity to these processes. This project seeks to understand how B cell differentiation is regulated and to understand the importance of post-transcriptional control in that process.